DNA probes containing solvatochromic fluorescent tags

I wish to be attached to the Tucker group, where I undertook my masters project. The group's research comprises of modified DNA and DNA sensing. The group have developed an anthracene DNA sensor for the detection of SNPs. Following on from this work, the project of interest to me consists of developing naphthalimide tagged DNA as a sensor to detect cancer cells. The sensor will be quantitative, detecting the percentage of changed bases, which is important for determining whether the cell is cancerous. Fluorescence will be monitored by UV absorption and TM studies, techniques which I am familiar with after performing them throughout my masters project. These sensors have exciting possibilities to be used clinically, removing cancerous tissue during operations. The cancerous tissue would fluoresce allowing easy excision from the surrounding healthy tissue.